Potential for BioBased Waxes for Paper Bottle Barrier Coatings

Pulpex Ltd is a proven, patented and scalable packaging technology company ready to be deployed globally and promising to herald in an exciting and greener future.

As a unique, first-of-its-kind pulp packaging solution that uses technological innovation to deliver much-needed and highly anticipated eco-packaging category change, Pulpex offers a disruptive, renewable pulp bottle technology created by industry for industries that use bottles and other packaging worldwide.

Pulpex fibre bottles are formed by pressurising pulp in moulds using highly advanced technology. The fibre containers are then cured in microwave ovens before being sprayed internally with specialised coatings designed to be compatible with the products they are holding.

Made from sustainably sourced wood pulp that is PEFC-accredited and FSC-certified, Pulpex holds both PEFC and FSC Chain of Custody certifications. Pulpex fibre bottles are not plastic bottles with a fibre shell, nor are they plastic infused with fibre. Our bottles are kerbside paper-stream recyclable and degrade readily in the natural environment. Pulpex technology was invented in and is currently headquartered in the UK. To date, millions have been invested in the technology and we employ over 50 people at our R&D facility in Sawston, Cambridgeshire.

This feasibility project in conjunction with the University of Nottingham will investigate using bio-based formulation technology for waterborne coatings for paper bottles based on natural waxes and forest-derived products. The experimental work will be housed at Food Sciences, within the School of Biosciences, Sutton Bonington Campus.

This feasibility project and the Pulpex product itself will help establish the UK as the thought leader in reduced plastic and plastic-free packaging technology. Pulpex has developed corporate partnerships with leading global CPG companies focused on reducing both their reliance on plastic and their carbon footprint, proving both interest and demand for fibre bottles made using Pulpex technology.

Together, our goal is to harness the ecological credentials of pulp and bio-based materials to champion a revolutionary approach to packaging -- a present day 'hot topic' on almost every corporate CSR and sustainability agenda.